Decoding Biodiversity (DECODE): Development of Novel Experimental and Bioinformatic Tools for Genomic Diversity and Analysis

Technical abstract
A work package of the grant Decoding Biodiversity (DECODE) this project will develop tools and techniques to investigate biodiversity. Specifically this includes developing methods for: comparing multiple genomes within and across species to identify structural changes; using multiple genomes to improve annotation of coding and regulatory regions in the genome; resolving complexity of bacteria communities and biological roles within those communities; the deployment of sequences as real-time sensors of environmental communities. With our partners IBM and Eagle genomics we will make the software and workflows developed are robust deployable and scalable.